Macrophage-polarizing ALMA hydrogels for thyroid regeneration following radiation injury

This award is to support collaborative activities for regenerative medicine exchange researchers between the UK and Canada.